Clear Books

This TSB project is a cyber security review of cloud business software company Clear Books which provides online accounting, payroll and hr software to thousands of small businesses in the UK.